Education, Languages and Internationalisation Network (ELINET) for ARC Accelerate led

The transition to teaching in English across the university sector has become the most significant trend in higher
education in the 21st century. However, research highlights that internationalisation policy decisions are running
ahead of awareness, capacities and practical knowledge regarding how to implement this policy in effective,
context sensitive and sustainable ways. Further, the globalisation of English has numerous implications for how it
should be taught as an international language.
The ELINET network emerged from my research in the fields of English Medium Instruction (EMI) and Global
Englishes, two rapidly growing sub-fields of Applied Linguistics gathering momentum. I am a leading scholar in the
former field and established the field of Global Englishes and a new approach to teaching English as a global
language (Global Englishes Language Teaching). The research underpinning the venture stems from books (7),
chapters (16), research reports (4), articles (23) and a new edited handbook on the globalisation of English. It
also stems from externally facing engagement and impact activities, which include the growing popularity of my
textbook, invites for advisory work from Ministries of Education and professional organisations and plenary
invites at conferences, given the interest in both of these fields.